Satellite Prospecting for Water in Africa

Commercial Space Technologies Prospecting (CSTP) has developed methods of analysing satellite-derived

imagery of the Earth to assist traditional prospecting companies in locating resources such as oil, gas and

minerals. CSTP plans to transfer these previously established techniques to search for ground water and assist

communities in Africa suffering from drought. To test this application and develop a full service that finds (and

subsequently delivers) clean water, CSTP will need to collaborate with local prospecting and irrigation

companies, and ally with certain state organisations.

CSTP has identified South Africa as the best country to test these methods as it has responsive government

departments, appropriately advanced industrial collaborators and the finances to incubate novel technologies.